Virtual Social Edutainment Platform for Children 7-15 y.o.built on principles of Positive Psychology

Kidz About is an innovative edutainment platform, developed together with psychologists to empower, engage and inspire children and teenagers from 7 to 16y.o.

Kidz About offers a unique mix of stimulating activities to create an engaging and supportive environment with the focus on increasing positive emotion, engagement, meaning and other mental assets that help children thrive. We use the cultural phenomenon of social media to assist in healthy development and upbringing by empowering every child to make commitment to positive lifestyle choices.

In contrast to most other social media, it is also a safe space for children using a range of technologies to ensure security and minimise harmful interactions.

By blending elements of social media, positive psychology and social learning, the platform allows children to develop positive emotions, build confidence and self-esteem, gain motivation, resilience and develop a greater outlook on life. This in turn positively impacts their emotional development, improves learning outcomes and leads to stronger mental and physical health.

Extension for Impact funding will allow us to strengthen the value proposition by improving the offering, making it more attractive and relevant to children and teenagers, as well as to create and develop distinctive brand image and brand presence. It will help improve our product, strengthen the offering, give us more leverage in the industry, assist with future capital raising, establish a strong competitive advantage and increase revenue potential.